Developing the next generation of antibiotics

The over-use and misuse of antibiotics has led to an alarming rise in antimicrobial resistance (AMR) which is arguably the greatest medical challenge humans will face this century. Indeed, the emergence of multi-drug resistance combined with a failure to discover and develop sufficient new antibiotics to counter this problem has led to the prospect of a devastating return to the pre-antibiotic era.

Almost a century after the discovery of penicillin, the major source of clinically used antibiotics remains specialised metabolites (natural products) from microbes. As our arsenal against human pathogens becomes ever more depleted, natural products with promising bioactivity that were originally discarded due to instability, toxicity or a narrow spectrum of activity have been revisited, leading to new clinical antibiotics such as Cubicin and Dificid.

In this crossdisciplinarity project the successful candidate will revisit a rare class of natural product discovered over 50 years ago to determine their mechanism of action and biosynthesis. They will develop an understanding of antibiotic function, discovery & development in addition to cutting edge training in molecular microbiology, antimicrobial resistance, biochemical analysis, biophysical techniques, structural biology, and bioinformatics. These skills are essential to the next generation of bioscientist, and the candidate will be further supported in acquiring transferable skills such as written and spoken communication, problem solving and critical thinking and will help train visitors to the lab so s/he can gain skills in knowledge exchange. This combination of skills and experience will make the successful candidate highly employable in both academia and industry.